V4F

V4F aims to show proof-of-principle of a new technology capable of unprecedented control over interactions with specially synthesised targets to significantly improve the energy balance of aneutronic fusion reactions. New concepts and advanced simulations of inertial confinement of aneutronic fusion reactions and particle acceleration will inform pioneering experiments in high-energy matter interactions. Results could offer the prospect of breakthrough increases in alpha-particle yields from fusion reactions and mitigate the instabilities found in conventional fusion reactions. This work offers the tantalising possibility of aneutronic fusion as a waste-free nuclear energy source and radical new configurations of particle accelerators, leading to an efficient positron beam acceleration. The results will benefit society with game-changing new approaches to clean, safe energy production and significant downscaling of positron accelerators with dramatic impacts in medicine, industry and fundamental science.